Mixim - A remote audio production tool

We aim to create Mixim, a software tool to allow for quicker and simpler remote
collaboration for musician-to-musician and musician-to-audio engineers.
Mixim will be a tool for compressing and transferring an audio project between computers
over the internet. Lossy audio compression can reduce file sizes by up to 10x with minimal
audible degradation. By utilising this technique, Mixim will facilitate near-realtime
collaboration and allow multiple people to work on the same track from different locations,
and grant everyone quicker feedback on their work.
Mixim aims to reduce friction and allow for quicker creative iteration between remote
collaborators.